Hero Forge MVP: Levelling the playing field for collaborative Game Development

**Hero Forge** is an innovative cloud-based platform designed to revolutionise game development by democratising access to advanced tools and resources.

Our mission is to level the playing field for creators worldwide, enabling them to collaborate, innovate, and bring their visions to life regardless of geographical or financial barriers. With a focus on productivity, scalability, security, and ease of use, Hero Forge aims to streamline the development process, fostering a more inclusive, creative, and dynamic industry.

Supported by a team of industry veterans and strategic partnerships, Hero Forge is committed to leading the charge in the next generation of game development. This project, with its potential for significant market impact and growth, embodies the spirit of the UK's creative industry, aiming to unlock growth by nurturing the extraordinary talent within the UK and beyond.